"Conceptual Design of Tribo-Plasma Fluidised Beds through Multi-Scale Multi-Physics Modelling "

"It has been known for centuries that materials tend to charge electrically when they come into mechanical contact and separate. This charging is known as contact electrification, or tribocharging. While tribocharging is often observed in everyday life, such as the static electricity generated when rubbing a balloon against hair, or observed naturally in dust devils and sandstorms, it also has significant industrial implications.
Tribocharging can create hazards due to electrostatic discharge, which is ionization of medium through dielectric breakdown, in gas-solid flow systems, such as pneumatic conveying and silo storage of explosive powders. However, the phenomenon can also be used for beneficial applications. For instance, tribocharging is used to enable photocopying and laser printing, and more recently, it has been employed to separate powders based on size and material in devices known as triboelectric separators.
This project aims to utilise tribocharging and electric discharge as an energy source for reaction in gas- solid fluidized bed reactors. By inducing triboelectric charging within the fluidized bed through frequent collisions between solid particles and walls and resulting, we aim to generate electrical discharges that can be harnessed to drive chemical reactions.
"